The development of a multi-port, multi-band pre-production Prototype antenna system Demonstrator ("PD") for the smart phone market

Smart Antenna Technologies (“SAT”), a spin off from University of Birmingham in 2013, is
researching and developing the next generation of smart multiband, multi-functional, multiport
compact configurable antenna systems for laptops, tablets, smart phones, automotive
applications and other mobile/portable devices. Thus, the aim of this project is to develop a
bench Prototype Demonstrator (“PD”) to meet the current and future demands of the smart
phone market. These patented new antenna systems reduce the number of antennas from
several (typically seven in a modern smart phone) to just a single miniaturised antenna
system, allowing WiFi, Bluetooth, 4G and GPS to all run concurrently (see appendix A),
therefore considerably reducing costs, power usage, and materials, size/space used. In
addition, it has significantly enhanced performance over existing antennas covering all
frequencies between 400MHz and 6GHz and it also supports the new and emerging 4G Long
Term Evolution (LTE) market increasing the phone life. There is substantial interest in the
SAT technology and capabilities from some of the top OEMs in these markets, but while SAT
is keen to exploit as many of these as it can, it does not have the resources to follow all these
opportunities. SAT has considerable experience in fabrication a PD as it is currently working
with a global laptop manufacturer and a global chip design/manufacturer developing a laptop
antenna systems for them. With additional resources it could also be exploiting the
considerably larger smart phone market while it has the technological lead over others.
If successful, SAT would immediately employ 3 additional engineers, and by 2020 there
should be at least an additional 20 to 25 new jobs created in SAT. It is anticipated that the
project to make one PD for just one phone will require approximately £624k of funding in
total and will last approximately 21 months from early 2016